PSTI

The proposed project aims to improve the process of collecting, categorising, and analysing historical occupational data, as well as making it possible to integrate existing historical occupational data with modern classification systems.

Digital data on occupations are only available for the period covering last four to five decades. Without data that covers longer periods, it is impossible to understand the impact of long-term social and economic processes such as industrialisation, slow-evolving environmental factors, or, conversely, infrequent events like pandemics, sudden economic shocks or policy changes by comparing them to other economies or previous occurrences.

This project aims to fill this gap in the data landscape by focusing on data from over 20 countries spanning multiple centuries. We plan to develop a revised coding scheme that is specially designed to make historical occupational data compatible with 16 globally accepted occupational and industrial coding schemes to offer the most comprehensive view of employment trends over time.

The project is based on the world's largest dataset of historical occupational data created by the Cambridge Group for the History of Population and Social Structure (CAMPOP) and affiliated international research groups over several decades. To promote the use of this extensive dataset, a web-based tool was created for data conversion between the various coding schemes. Building on this, we will incorporate machine learning algorithms to permit the rapid and precise labelling of historical occupations through our interface. The data will be publicly available, enabling a wide range of applications, including innovative visualisation and analysis.

Moreover, the project extends the EU ESCO coding scheme to include historical occupational data from 28 languages. We will also develop multilingual occupational descriptors (a textual description of what each occupation consisted of) that will allow us and others to understand changes in the nature of work much more precisely.

The tool, data, methodology, and outreach material created will benefit a broad range of researchers in social sciences, educators at the secondary and tertiary levels, data-driven policymakers, and the general public. The project is backed by an experienced team at CAMPOP, and will be developed in collaboration with the European Commission, the Warwick Institute for Employment Research, and the University of Southern Denmark.